Cardiff Metropolitan University and J G Hale Construction Limited

To embed a Hale Innovation Management System (HiMS), with a Holistic Feedback & Optimisation Loop (HFOL) for transparent cost appraisal/reduction, and product performance enhancement (golden threads). Pioneering expansion of prefabricated components and transitioning into modular construction.